Imaging & Analysis of Energy Storage Materials at Nanoscale.

The project is aimed at advancing methods of focused ion-beam scanning electron microscopy (FIB SEM) combined with surface spectroscopy (such as XPS) for imaging and analysis of energy storage materials, such as batteries.